cybersecurity2

As a growing company, we're concerned that our security processes and systems aren't as robust as we'd like them to be to mitigate the risk of Internet-based attack. We acknowledge that specialist assistance in this would help us combat the abovementioned challenge. Th innovation voucher would help us to being in external assistance to achieve this end, and we believe that this will change the way that we work in future,